VirtualStory.World: Creating 3D Virtual Environments for Virtual Production and VFX

**Virtual Locations in Cinematic Story Worlds: The Future of Moving Image Mediums**

In the dynamic realm of cinema and moving image mediums, the power of storytelling is no longer confined by physical boundaries. Introducing virtual locations for cinematic story worlds, a transformative solution leveraging cutting edge technology and responding to the new age of visual storytelling.

* **Boundless Imagination:** No longer constrained by real-world geographies, filmmakers and creators can conceive worlds hitherto unimagined. Floating cities, singing forests, or neon jungles -- the canvas is truly limitless.
* **Fiscal Efficiency:** The exorbitant costs associated with location scouting, travel, and on-site shoots are dramatically curtailed. Virtual landscapes ensure the bulk of production budgets are channeled more effectively.
* **Environmental Respect:** Transitioning to virtual means leaving no carbon footprints in pristine environments, ensuring nature remains untouched, even as it inspires awe on screen.
* **Authentic Integration:** With advancements in rendering technologies, virtual terrains seamlessly blend with real-world elements, guaranteeing an undiluted, immersive experience for viewers.
* **Adaptive Environments:** Virtual realms are dynamic. They can morph in sync with narrative arcs, introducing atmospheric changes or time shifts, enhancing the storytelling matrix.
* **All-Weather Reliability:** Unpredictable weather conditions, a bane of outdoor shoots, become inconsequential. Rain or shine, the virtual world remains perfectly attuned to the director's vision.
* **Collaborative Flexibility:** No matter where talent is located, virtual settings enable a decentralized collaboration. This unity in diversity often leads to richer, more textured story worlds.
* **Beyond Films:** This isn't just about cinema. Virtual locations empower advertisements, music videos, video games, and even virtual reality, to craft visually rich and engaging content.

Virtual locations are more than just a backdrop; they're pivotal characters that enrich any moving image narrative. In this convergence of art and technology, we invite creators to shape the future, where every story finds its expansive, vivid universe.